Project WEX: Delivering Innovative Digital Workplace Experiences

88% of business leaders rate the employee's experience of their workplace as either important or very important, but only 22% report that they are using Digital tools to create differentiated employee experiences. They quote:

_"Employees look at everything that happens at work as an integrated experience that impacts life in and out of the workplace. They expect a better-designed experience where every element of their employee experience can be accessible and easy to use on their mobile device." (Deloitte Insights)_

There is an increasing focus on the part of people who operate and maintain our workplaces to use the Digital Workplace Experience to improve the quality of our working lives whilst we are at work. As people that work in these workplaces, we are increasingly looking for tools that help us to adopt agile working principles and work more efficiently. For many of us though, this sums up our experience:

_"It's a Brave New World --- or rather a Smart New World --- at least in the world where employees live outside the workplace. Then they arrive at the office and it's like taking a step back in time, where even the simplest of tasks can seem effortful and frustrating." (Gartner)_

We believe there is a need for solutions to this problem that are available to companies of all shapes and sizes, not just the preserve of the largest or wealthiest organisations. This project will deliver a technical framework and a large field demonstration of an app that will help businesses:

* Make the workplace a source of competitive advantage, especially in the war for talent, by using technologies like indoor positioning, IOT sensing, gamification, and machine learning to deliver an exceptional digital workplace experience
* Improving productivity and removing workplace "pains" (e.g. finding/booking available meeting spaces, finding assets and resources, reporting workplace issues, getting workplace support)
* Dealing with the increasing complexity of work by helping people work in communities of like-minded people, finding working environments (hot desks, focus booths) that suit the task in hand
* Benefit the wellbeing of workplace users by monitoring and influencing wellbeing factors (e.g. environmental conditions) and encouraging "well" behaviours
* Helping people contribute to the sustainability goals of the built environment in which the business operates
* Gaining better insights into how people use the workplace and how to optimise it.